Embedding Magic: AR in outreach

Our project Children's Magical Realism for New Spatial Interactions: AR and Archives (henceforth CMR:AR) had two main aims. The first contribute to design research for new Augmented Reality technologies on mobile phones. We argued that there was a real potential for thinking differently about how the digital space in Augmented Reality (AR) applications could be made more interesting, creative, and have more genuine connections to the real environment in which they are experienced. To do that we looked at magical realist literature for children. David Almond is an author who situates magical realist stories in and around the North East. His archive had recently been acquired by our project partners Seven Stories: The National Centre for Children's Books. We worked with specialists from Seven Stories, with children and young people and with smartphone developers to translate ideas about place and memory from David's books, to interaction design ideas about encountering AR objects in specific places using design prototyping workshops to enable participants to foreground their knowledge. Magical realism is particularly interesting and useful for the development of immersive technologies because of the way that it blends everyday places and events with eerie, magical or fantastical elements. By working in this way we were also modelling a process for other cultural organisations who wish to commission new digital work with immersive technologies. Our aim was to provide such organisations with ideas for better collaboration with designers and developers.

Our new proposal takes the interaction design research ideas developed in our workshops and uses it as an education and outreach tool working with young people in economically disadvantaged areas of Newcastle upon Tyne. Working with our partners we will take the workshop methods we have developed and translate them into a Seven Stories offer which can be taken to schools and community groups in East End wards of the city. Together with our partners we will work with children and young people in creative design activities which will present our ideas about memory place and immersive technology and empower participants to relate them to their own community locales.

Our follow on project will also work to further develop our impact with cultural organisations and digital developers. We will plan and facilitate a short workshop series with local cultural organisations and digital professionals in and around Newcastle to present our collaborative process and to relate it to their digital strategies. By doing so we aim to have impact in the commissioning and development by cultural organisations of new digital work in immersive technology.

Potential impact
Our activities focus on developing our impact for three groups: third sector organisations such as museums, galleries, theatres or other creative venues; children and young people in disadvantaged areas of Newcastle upon Tyne, Byker and Walker; and digital developers. These parties will benefit in the following ways:

Social Impact: New audiences and user communities
Our proposal works with new audiences of children, young people and community workers in two of Newcastle upon Tyne's most disadvantaged wards.
1. Our proposal encourages participants to engage with their community environments in active, creative ways. There is strong evidence that participation in the arts can reduce social exclusion, support civic values in young people and contribute to community cohesion
2. The embedding of our research presents innovative ideas about how increasingly familiar technologies to children and young people can be creatively reclaimed. Children and young people's capacity to contribute to our technological future is built on the knowledge they have access to. By introducing children and young people to methods from interaction design we increase their opportunities for influencing the future of immersive technology through career avenues and through their capacity to engage socially and politically with the development and also the contestation of digital space
3. Our outreach programme will develop relationships between our partners Seven Stories and communities in Byker and Walker. By doing so it will open opportunities for participation in the arts beyond the scope of our proposal

Sector Impact: cultural organisations' strategies and methods
We will work with networks of cultural organisations including Digital Cultures and North Networks to encourage the adoption of our methods within them and to help relate them to their own strategic objectives for developing digital work.
1. Our proposal advocates to the wider cultural sector that innovation mediated through the use of emerging and tested technologies requires a rethink of commonly employed digital development methodologies. In order for this sector to deliver to their widespread social impact imperatives, community co-production (practice generally siloed to learning, participation and exhibitions) will be shared as a necessary stage within digital developments for which we need new intelligence and tools. Our particular methods of design workshopping present a viable way of addressing this need
2. Our workshops with cultural organisations and designers/developers will take the findings from our original project, articulated in a 'designers report' tookit and consider their implications within both the on-going work and the development of digital strategies of participant organisations

Sector Impact: designers and developers
We will build on our relationships with existing digital networks including VRTGO labs, Creative Fuse NE and Proto: Centre for Emerging Technologies to encourage more collaborative models of working for immersive technologies developed in partnership with the cultural sector.
1. Our workshops with designers/developers and cultural organisations will take key recommendations from our original report and relate these to challenges faced in collaborations between organisations seeking to develop immersive experiences which value the cultural knowledge they hold and designers/developers whose creativity can give that knowledge expression